What is the experience of living with dementia in the rural west coast of Scotland?

An ethnographic study, talking to people with dementia, carers, family members, care and health practitioners and members of the community about what it is like to live, or support others, with dementia in rural and remote areas, with a particular focus on informal and third sector support.